The University of Sheffield and Evolution Power Tools Limited

To embed the capability to design and manufacture a range of fractional horsepower electric motors to power a future range of power tools for the UK and other international markets.